Investigation of Silicon-Carbide (SiC) Transistors as High-Voltage switches for SLHC detectors

This specific proposal focuses on developing a test stand for transistors that are to be used as on-detector high voltage switches for the Upgraded ATLAS Tracker detectors. Candidate devices will have to be characterized before and after irradiation to see whether they can retain low leakage currents, and remain capable of switching High Voltages over their intended lifetime, while being exposed to very high irradiation levels.
To complete the test stand, a high quality High Voltage source is essential.

Potential impact
This research will benefit all areas where high-voltage switches are required in high radiation environments. For example, medical imaging devices. As we are looking at devices manufactured using novel technologies and materials, suppliers might well have an interest in the outcome of our research to improve their products, in particular the operation in radiative environments.